COSLE - Collaborative Optimisation in a Shared-Logistics Environment

This proposal is to develop an innovative service to enable collaboration in a shared freight transport logistics environment. We will bring location data and environmental data together with GPS, vehicle telematics, optimisation, image processing and mobile technology to create an innovative service to reduce empty freight runs, creating business opportunities for users at all levels